The University of Warwick and Jaltek Design Services Limited KTP 22_23 R2

To introduce cultural and change management to improve productivity, upskill staff, develop new markets and enhance operational processes, in order to deliver strategic ambitions.